Development of quantum sensors with optically accessible spin defects in nanomaterials

Sensors are fundamental components in a wide range of electronic systems, providing the critical data needed to enable intelligent decision-making across diverse applications. While conventional physical and chemical sensors are widely used, a new class of devices known as defect-centre based quantum sensors has emerged, offering significantly enhanced sensitivity. These advanced sensors exploit the quantum properties of electron spins and their responses to external stimuli, such as magnetic or electric fields, to perform highly precise measurements. In many cases, these quantum sensors exhibit sensitivities several orders of magnitude greater than those of traditional sensor technologies. These sensing devices often rely on engineered defects within micro- and nanoscale materials or in two-dimensional van der Waals (vdW) materials. Their exceptional performance has enabled applications in cutting-edge fields such as quantum computing, information processing, biosensing, and the detection of microwave and magnetic fields.
This PhD project will explore two major research directions. The first will focus on the optical characterization of nanomaterials-such as MXene nanoparticles and nanodiamonds-used in the development of quantum sensors. The second phase will investigate the application of these nanosensors in real-world contexts, particularly for environmental monitoring and biological sensing, aiming to address pressing challenges in healthcare and sustainability.